University of Portsmouth and InTandem System Ltd

To embed new capability and processes to optimise the modelling, design and control of BEMS for energy saving opportunities and to create a new branch to capitalise on this by developing new markets and saving energy for the UK.